Parametric Modelling of Mechanical Performance of Nonwovens for Design and Manufacturing

The main aim of the project is to develop a parametric numerical model to simulate time-dependent, anisotropic, elastic-plastic and damage material properties of nonwovens based on their manufacturing parameters (bond area/pattern, basis weight, ODF, etc.) and fibre properties. The research project is carried out in collaboration with The Nonwovens Institute of NC State University, USA and aims at analysis of mechanics and micromechanics of nonwovens. Some of specific targets are as follows:

Integrate continuous and discontinuous modelling approaches to develop a multi-scale, practical, parametric numerical modelling tool for nonwoven designers and manufacturers,
Develop a multi-scale damage criterion for the assessment of failure of nonwovens,
Verify the developed numerical scheme with experimental case studies,
Develop a stand-alone software with a GUI and a fibre-property database for industrial partners so that they can implement the developed modelling scheme for designing nonwovens for required strength, softness and mechanical performance.